Making sense of material practice and creative value in digital gaming for industrial growth

I am interested in researching the commonalities and differences between physical and digital forms of
'making', between traditional craft labour (e.g., textiles) and skilled and/or creative computer gameplay
(e.g., Minecraft). There is much potential in interrogating work ethic and material practices that emerge
between the two areas, and I think it is important to ask questions of the changing social, cultural and
economic values that follow from these. In particular, I seek funding to address two main research
questions: 1) How is the play of computer games transforming perceptions of skill, rewarding work,
innovation and creativity in the twenty-first century? 2) What impact will these changes have on traditional
craft labour and, by extension, the cultural industries of the future?